THADEuS - Thermal History pAint DEmonstrator System

The development of the Thermal History Paint, conceived and patented by SCS, is much needed in a wide range of industrial markets. The paint records temperature information by going through irreversible changes which can be detected non-destructively using specialised hand-held read-out equipment. The system, comprising the paint read-out device, has several fundamental and game changing advantages over the current state-of-the-art technology. This project will support the development of the technology to demonstration level so that it can be showcased to the identified market. Within the project, the paint will be shown to survive in the harsh environments in which it will likely be employed and an industrially suitable hand-held device will be constructed to perform reliable, accurate temperature measurements on complex components.